SNaP: Stable sodium-ion battery packs for stationary energy storage applications

UK based SME, Batri seeks to collaborate with Swansea University (UK), KBTS (SK), AMTC (SK), Kangwon National University (SK) and Ulsan Technopark (SK) to create a commercially aligned longer cycle life 5 kWh sodium-ion battery pack for stationary energy storage applications. The project aims to disrupt lithium-iron-phosphate (LFP) dominance by creating a novel sodium-ion battery (SIB) reducing both the cost and environmental impact of battery manufacturing whilst improving battery longevity for stationary energy storage.

By utilising a NaPAA water-based binder system within cathode fabrication, the project aims to increase cyclability of carbonaceous anode-based sodium-ion batteries while reducing costs and environmental impact of battery manufacturing. This improves overall sustainability, and the overreliance and associated environmental impacts of lithium-ion use across the industry.

By creating a new sodium-ion battery chemistry using sustainably sourced materials and achieved improved cycle life, this pioneering project will pave the way for a new standard of sustainable battery technology for stationary energy storage. This removes the necessity for energy-intensive mining for cobalt/nickel/lithium, providing significant carbon savings in line with UK net zero emissions targets.